Germplasm

Technical abstract
We will accelerate the discovery and deployment of genes and alleles of high value for breeding, thus maximising impact from discoveries within the 'Increased efficiency and sustainability', the 'Added value and resilience' projects, WISP and 20:20 Wheat strategic programmes. Tangible outputs for this purpose are referred to as ‘toolkits’, one composed of pre-breeding germplasm and the other the molecular markers needed to exploit that germplasm. We will specifically address two topics. The first advances the genetic and genomic characterisation of foundation germplasm. This germplasm, together with the derived segregating populations and associated methodologies, will supply new toolkit genes, alleles, and markers. In the second the new genes, alleles and markers are validated and tested for their value in breeding. This gene discovery funnel produces packages of traits with molecular markers assembled into the two toolkits. We will channel new genes and alleles based on the discoveries of this porgramme and previous wheat programme outputs, into commercial wheat breeding. The breeders' toolkits and associated information will be improved and expanded, for the benefit of breeders and the wider plant community.